Interactive Self Health-Monitoring Embedded System

This project will investigate the technical feasibility for an interactive self health-monitoring embedded system. The concept is based on utilising a number of innovative technologies, each cutting-edge in their own way, and then combining them in a way that has not been done before.